Real-Time AAV Capsid Quality Analytics

**Causeway Sensors Limited** is pioneering the next generation of Process Analytical Technology (PAT) to accelerate the development and manufacturing of complex pharmaceuticals, with a specific focus on the emerging **Cell and Gene Therapy (CGT)** market.

Our core innovation is a patented, real-time nanophotonic sensor platform integrated with microfluidics and optics. This highly compact system provides essential, real-time data on critical process parameters for pharmaceutical production. Having successfully launched our first product, TITAN, into the established antibody market (projected to reach over £500k in revenue in 2026, building on secured commercial contracts with large pharma partners), we are now strategically focusing on the rapidly growing but less mature CGT sector.

This **9-month** project is centred on adapting our proven technology to address critical challenges in **Adeno-Associated Virus (AAV)** manufacturing, the delivery vector for many gene therapies. To accelerate the validation phase, we will **subcontract specialist analytical and testing services to Professor Akram's team at Teesside University**. This contract will secure the provision of essential biological **ligands and AAV samples**, along with access to specialised biological labs for head-to-head sensor performance testing in a representative environment.

The high cost and low productivity of AAV manufacturing is a significant obstacle to making revolutionary Cell and Gene Therapies accessible. This project will address this market opportunity by adapting our real-time PAT sensor to provide developers with the critical, instantaneous data needed to dramatically improve process efficiency, reduce manufacturing costs, and ultimately help drive down the final cost of these life-saving therapies.